Computational materials modelling

Determine the reliability of potential models in reproducing macroscopic properties of metals and alloys, and designing a protocol to feed the phase diagram information into the process of model fitting.